The University of Bradford and Switch 2 Energy Limited KTP 24_25 R3

To develop a Digital Twin model to simulate behaviour of Heat Networks, enabling operators to optimise the reliable performance of any Domestic Heat Network and enabling the move towards net zero.